Future Battery (FutureBat)

Integrals Power Limited (IPL) has successfully developed an advanced 2D Carbon cathode material for LFP battery cells. IPL has developed a proof-of-concept battery cell capable of offering the highest charging and discharging rate, (80% of its overall capacity in 10 minutes), optimised energy density and improved safety level unlike any other on the market. IPL's battery cells will be integrated into battery packs to deliver the best solution to electric vehicle manufacturers, electric devised produces, electric scooters, end-users and public service providers to enable the large scale adoption of greener and cheaper transportation medium.

This project will be focusing on optimisation of IPL's current battery materials, ageing behavior and designing a scaled up battery cell(Pouch or Cylindrical) with superior features, specifically for EV and E-scooter sector. EV and Electric scooter mobility have witnessed an unprecedented demand after COVID-19 pandemic, as shared mobility and public transportation systems are no longer a safer option for urban travelling and commuting. This Eco-friendly alternative is critically battery dependent, and still struggling with adopting solutions capable of super-fast charging (currently the time needed is a few hours). This is particularly true for EV, which main reason preventing the large-scale adoption is the long time required for charging, that is still a great limitation in such a time-poverty condition for many citizens and workers.

The outcome of this project is to accelerate the development stages and pave the way for future joint business ventures between UK industry and other global battery management system manufacturers. This will contribute to job creation, climate change mitigation, and consequently an improved and reliable battery for many applications which can be useful in situations similar to COVID-19 pandemic. Our fully developed innovation is expected to disrupt the market and contribute significantly to the greatest shift in our economies and habits, moving from an old carbon-fossil based transportation scenario to a zero-emissions one. With the use of phosphates instead of cobalt, we are enabling the manufacture of a more affordable product (which avoids cobalt's cost) and a greener solution (avoiding environmental concerns, related to cobalt entering the environment through improper disposal).